Zero Emission Wood Chipper Project

We will be designing a bespoke Power Train UK Battery solution , including BMS (Battery Management System), to partner with an electric motor device and integrating into replacing a Diesel combustion engine for a forestry and park commercial machine. This project will allow for the CERP (Combustion Engine Replacement Projects) and AMR (Autonomous Mobile Robots) to become a powerhouse of Powertrain technology in the South West .